Nonlinear generalised gyrokinetic modelling of electromagnetic turbulence in finite beta plasmas representative of MAST U and STEP

A promising approach to fusion power is the Spherical Tokamak, which has been found to
exhibit enhanced plasma stability properties compared to the conventional Tokamak (which is
itself a leading candidate for a practical fusion reactor). However, the physics basis for this
route to fusion still needs development. Developing nonlinear generalised gyrokinetic

modelling of plasma turbulence, representative of the Mega-Ampere Spherical Tokamak (MAST-
U) in Oxfordshire, will help to broaden understanding around the Spherical Tokamak approach.

Conducting and quantifying turbulent transport studies for MAST-U pedestal plasmas, to be
validated against experimental results, will help when looking further afield. The UK's Spherical
Tokamak for Energy Production - a project commissioned by the UK Atomic Energy Authority to
prove the feasibility of fusion power at a commercial scale - would benefit from predictions
made by a greater understanding of the physical theories behind Spherical Tokamaks. In this project we will develop novel simulation tools which can solve the recently derived generalised gyrokinetic system and apply these to study the spherical tokamak context outlined above.